Development and exploitation of animal biotechnologies

Technical abstract
Genetic modification in the mouse has provided increasingly sophisticated tools for investigating all aspects of development and physiology of this model vertebrate. The Roslin Institute has a strong track record in development and application of genetic modification technologies in farm animal species. These have provided powerful tools to answer fundamental biological questions while at the same time providing the platform for the development of novel commercial opportunities. This theme aims to enhance animal transgenesis through novel stem cell based approaches and direct embryo manipulation methodologies. We will exploit novel strategies for animal stem cell derivation, based on the induction of pluripotent stem cells (iPS cells) by expression of key transcription factors in differentiated cells, as exemplified by Takahashi and Yamanaka. We will develop robust culture protocols for such cells and use them as tools for genetic modification and develop differentiation protocols, for applications in animal production and basic bioscience underpinning animal and human health. In parallel, for poultry, we have established and advanced the culture of chicken primordial germ cells, the precursors of the gametes, which will enable us to develop cell-based methods for genetic modification of poultry. We will develop more sophisticated genetic modification technologies, using these novel cell-based systems and by direct in vivo manipulation, including gene knockout and gene targeting in pigs, sheep, cattle and poultry. These technologies will be applied in a wide range of programmes, in collaborative projects, jointly with other ISPs, external collaborators and industry.